Integrating Lifetimes in Heritage Capital

ITHACA aims to articulate the economic value of caring for heritage. This project brings together an interdisciplinary team, including Associate Prof. Josep Grau-Bove (expert in damage prediction in heritage), Dr. Ricky Lawton (expert in developing evaluation frameworks for the UK cultural sector), Prof. Jane Henderson (expert in conservation and how it interacts with significance), and Prof. Kalliopi Fouseki (expert in critical heritage studies and the definition of heritage values). ITHACA responds to Strand D of the "Research culture and heritage capital with an interdisciplinary team" call, building on the ideas outlined in the Scoping culture and heritage capital report. This research will generate new knowledge and understanding of how heritage changes, and how the prevention of this change brings value to society.

The key innovation of the project is the consideration of the condition of heritage as a dynamic entity. Condition changes during the lifetime of heritage, and therefore the benefits that depend on it also change. Currently, there are no well-stablished methodologies to capture this relationship, and there is no existing data that reflects it.

The project is geared to impact and translational research. The ambition of the project is to advance towards an evaluation framework that considers the lifetimes of heritage. This framework needs to be not only theoretically sound, but aligned well with the needs of heritage organisations and policy makers. The main concepts used in this project, the notions of "value", "change" and "heritage asset", are complex terms that are used differently by the disciplines that collaborate in the research. The project will explore these intersections of meaning, uniting the idea of value used by heritage scientists, which is qualitative and refers to the different dimensions of significance, and the idea of value used in cultural economics, which can be quantified in economic terms.

The methodology is highly interdisciplinary. To understand how economic benefits depend on the lifetime of heritage, we first need to be able to define and predict lifetimes. This is achieved with damage functions, models that predict the degradation of heritage. This project will be a watershed moment for heritage science: it will expand the number of damage functions available to predict lifetimes, and it will integrate them in a policy context. One important challenge is that not all damage functions are developed to the same level. So far, the only complete damage function is for archival materials. This project will develop damage functions for three materials that are representative of the collections in UK museums: paintings, wood-based artefacts and art on paper.

ITHACA will answer the following research questions: (1) Which heritage asset typologies lend themselves to a prediction of lifetimes? (2) How do the flows of economic benefits change during the lifetime of heritage assets? (3) What is the value of care beyond extending lifetimes, including adaptation, reuse, increased access, and deaccessioning?

The developed damage functions will be used to make predictions of lifetimes in realistic scenarios. In collaboration with the Imperial War Museum, the functions will be applied to collections under relevant conservation strategies, contexts of exhibition, curation, and interpretation. This will reveal how lifetimes change with different conservation strategies, considering the balance between accessibility and preservation, and covering storage, intervention, as well as end-of-life decision such as deaccessioning. This data will then be used as part of a prototype valuation survey, which will elicit the values associated with care and its outcomes. The survey will stablish how the change in condition defines the estimation of value of users and non-users, and what are the challenges in conducting such measurements.